Calliope

Novalia is an award-winning team who combine print with low-cost electronics. We use traditional print processes, widely employed across the print industry, combined with silicon-based electronics to create interactive experiences; connecting the physical world with the digital. The global market for Novalia's technology is large, growing and is sustainable. We have spent the last ten years developing interactive, printed capacitive touch interfaces for experiential advertising, marketing and game/toy applications.

In these unusual times it has proved mildly inconvenient to Novalia that the concept of touch is currently perhaps not the preferred interface for the public. The current Covid-19 pandemic has had instant and devastating impact on festivals, live music, entertainment, cinema and retail environments, amongst many other sectors.

The Calliope project aims to enable Novalia to amend and remodel our patented capacitive touch software and printed interface construction to operate reliably through the soles of users' shoes/footwear, allowing input through interactive floor panels or through gloves; obviating the requirement for direct user integumentary contact. We firmly believe that the arising technology has a significant place in the retail & fast-food industries that will emerge in the wake of the Covid-19 pandemic as well as supporting our work in the experiential advertising, marketing and toy industries.